String theory implementation of braneworld gravity localisation

A construction employing a type IIA supergravity and 3-form flux back-ground together with an NS5-brane successfully localises massless gravity near the 5-brane world- volume. The nonsingular underlying type IIA solution is a lift to 10D of the vacuum solution of the 6D Salam-Sezgin model and has a hyperbolic H(2,2) structure in the lifting dimensions. This construction yields a single bound state of the transverse wave operator with zero eigenvalue, corresponding to massless gravity on the 5-brane wordvolume. The construction has been carried out at the level of supergravity. The project will be to continue the implementation at the quantum level in string theory.